Newton Fund - Sustainable Dengue Prevention

Dengue presents an immense public health challenge. Current technologies are failing to contain the geographical expansion of the mosquito vector (Aedes aegypti), resulting in a perilous spread of multiple dengue serotypes. This ground breaking project will underpin the wider implementation of a safe, sustainable, and environmentally compatible means of controlling this invasive species. Research targets include the effective eradication of Ae. aegypti from two rural hamlets where this mosquito is prevalent. Technical and operational objectives include the design and validation of critical equipment, and logistics and operational scaling. This innovative genetic technology has the potential to eliminate dengue on a continental level, resulting in universal social improvement and alleviation of the tremendous pressures being imposed upon health care systems. In the longer-term, uptake would lead to benefits such as reductions in pesticide use, significant employment, and control of the numerous other diseases transmitted by Ae. aegypti.